Low-Cost Distributed Multi-Parameter Sensing for Energy Networks

This project will assess the feasibility of deploying novel distributed photonic sensing technology in the power industry. The technology has been developed and patented by the University of Strathclyde, which has spun out Synaptec Ltd to commercialise the IP. The technology can uniquely provide measurements of both electrical and environmental parameters from a high number of widely-distributed locations on a power system. By coupling into existing optical fibre on power networks, it will allow network operators to leverage existing infrastructure to meet both present and future instrumentation demands in a manner that is highly cost-effective, secure, and rapid enough to underpin network protection, monitoring and control functions. This 12-month project will allow Synaptec to liaise with UK network operators and their approved vendors to define, construct, and characterise proof of concept systems for use on power networks with reference to relevant IEC industry standards. The project will design and simulate sensors to meet specific standards and accuracy classes and will therefore provide specifications for full-scale R&D to be pursued through a Mid-Stage award.